Digitising Domestic Retrofit for Scale

Furbnow's project, Digitising Domestic Retrofit for Scale, is an innovative approach aimed at supporting the UK's Net Zero goals by assisting homeowners in planning, designing, and implementing energy efficiency projects. We primarily target "self-funded" homeowners, a demographic that often faces challenges due to inadequate support and a lack of comprehensive planning tools.

The project responds to the existing problems of creating tailored Home Energy Plans for individual properties. Traditionally, this process is expensive, time-consuming, and hard to scale. Our goal is to transform this process through the integration of cutting-edge technologies, creating a streamlined, user-friendly solution that can scale across the UK.

Our project aligns with and enhances our existing Home Energy Plan and Project Services. It's designed to provide an affordable, comprehensive solution for homeowners looking to improve their homes' energy efficiency. Our team's expertise in data science and software development, coupled with our responsive customer base, will ensure swift iteration and effective solution delivery.

Ultimately, this project is committed to scaling energy retrofit solutions across the UK. By making energy efficiency measures more accessible and appealing, we aim to contribute significantly to the country's Net Zero ambitions, thereby having a substantial impact on climate change.